Non-orthogonal multiple access (NOMA) technology for modelling 5G mobile networks

This project will enable the integration of the non-orthogonal multiple access (NOMA) technology into the next generation mobile networks to achieve significantly enhanced spectrum efficiencies. The project involves a) an information theoretic study that addresses the practical deployment of NOMA systems and the system level performance evaluation, b) transceiver design for power domain and code domain NOMA approaches, leading to their deployment on large scale in future mobile networks, c) the use of the novel joint precoding design to provide superior performance for multi-cell mobile networks and d) the use of NOMA in cognitive radio and IoT systems (connecting everything concept) to achieve highly-efficient spectrum utilisation and to provide reliable connectivity to a massive number of devices in IoT communications. Finally, the project also will develop a cost- and spectrum-efficient proof of concept on the above ground-breaking concepts to accelerate impact.